Optical microresonators for next generation biophotonics

In this postgraduate project optically stable, small resonators for the investigation of biological processes in living cells will be developed.

In the beginning of this project, there will be an introduction to cell biology and training on cell culture techniques, so that the student can broaden her knowledge on biology and familiarize herself with biological concepts. Apart from this, great emphasis will be given to the development of experimental physics skills. Initially the student will work on two research projects developed in the group, with the aim to use the basics of these projects to combine them into a novel optical technique, during her postgraduate studies.

Optical resonators are essential for the generation of laser light and the laser spectra change significantly when small changes happen in the medium with which the laser light interacts. By implementing micro-lasers into living cells, we can study in detail the different processes that cells undergo. Small changes in the cell or different types of cells, emit a different and unique laser light, which provides information about the cell and provides an opportunity for cell tracking.

Another aspect that will be studied during this PhD project is the mechanism that the cells exert force, in particular measuring cell forces and understand the mechanism behind them. Cell forces play a very important role for cell motility, proliferation, apoptosis as well as in certain types of cancer. The weak nature of these forces makes the measurement particularly challenging. In the very first months of this project, force measurement will be taken using a stress microscopy technique, based on an elastic resonator, which has already been developed in our group. In that way, the PhD student will get familiar with our novel optical technique and study photonics, biology and physics even further.

During the postgraduate studies, and after the student has acquired all the necessary knowledge and skills from our research projects, she will attempt to create a deformable optical resonator for cell force measurements. The light emitted from the resonators will be analysed to take useful information about the cells investigated. In addition, except cells, measurements can be taken in a living organism such as in the Drosophila larvae, with the aim to understand the behaviour of cells during the transition of this organism from larvae into an adult fly. The challenges are many, from fabricating these optical resonators to introducing them into the cell assay and taking a light signal, making this PhD project quite demanding as well as interesting. Quantitative measurement and explanation of biological processes will be attempted and at the same time, the student will develop skills from various fields, given the multidisciplinary character of this project.

Training will be provided by researchers in the group, in the beginning of the PhD studies. Also, the first 2 years, the student should take a few courses related to the project. These courses are provided by the Scottish Universities Physics Alliance (SUPA) and the ones chosen are:
1. Biophotonics (semester 1)
2. Problem solving skills for physicists (semester 1)
3. Ultrafast photonics (semester 2)

Keywords: optical resonators, elastic resonator, living cells